DreamSuite: Redefining Train Travel with Unprecedented Versatility

Our project, DreamSuite, aims to transform the railway industry with an innovative new seat concept, initially for UK Sleeper Services, inspired by the comfort and flexibility found in aviation. This ground-breaking seat design not only caters to overnight journeys but also has the potential to be extended to long-distance services and European and Global rail services.

The primary objective is to address the shortage of sleeper trains by developing a transformative seat solution that can be implemented on existing rolling stock - preventing the costly construction of small volumes of sleeper railway carriages, and allowing existing rolling stock to have an alternative use. Our new seat concept maximises comfort and offers commercial efficiencies and flexibility, providing customers with seating arrangements that meets their travel needs.

Customers will enjoy a personal and spacious seating environment with the DreamSuite which provides a level of comfort akin to premium airline experiences, allowing passengers relax, work, or socialise.

Our project aligns with the broader vision of transitioning to sustainable travel modes by encouraging more customers to choose rail travel over other transport options - it does this by optimising the carriage layout allowing more sleeper customers per rail vehicle, and ultimately improving the commercial proposition for sleeper services by reducing the operational cost of sleeper services.

The optimised carriage layout increases customer density over existing sleeper rolling stock, meaning that shorter train formations can be used to provide slipper services - opening up new markets for the operators of sleeper services to explore, or reducing the operational cost of existing sleeper services.

The introduction of DreamSuite represents a significant step forward in transforming the railway industry and enhancing the customer experience. With its exceptional comfort and flexibility for both sleeper and daytime services, DreamSuite sets a new standard of personalised comfort and convenience in long-distance rail travel.

**_"With DreamSuite, you are in control of your comfort, allowing you to make the most of every moment during your journey."_**

DreamSuite opens a world of possibilities, providing a sanctuary where customers can unwind, be productive, or connect with fellow travellers. DreamSuite will transform the customer experience and opens up new operational opportunities and markets.

DreamSuite is set to redefine train travel, bringing a new level of comfort and flexibility to the railway industry.